Building Robustness in Crops: Manipulating plant morphology for improved crop performance

Technical abstract
The aim of Work Package (WP) 3 is to provide targeted approaches to trait modification by developing predictive frameworks that connect interacting genes with strategically important morphological traits and to increase robustness in face of environmental fluctuations.

The steady improvement in yield potential through plant breeding is dependent on selection of morphological traits, e.g. height, leaf angle and reproductive structures. Advances in genomics have augmented this approach through marker-assisted breeding and genomic selection.

One significant outstanding problem is eliminating the undesirable pleiotropies caused by morphological mutants. For example, an important contributor to increased yield in cereals, underpinning the “green revolution”, was the introduction of semi-dwarf alleles in the 1960s. However, the semi-dwarf alleles have undesirable pleiotropic effects, which arise because they affect the action of growth hormones with multiple roles in plant development in addition to modifying stem growth. A solution which we are working towards in this research programme would be to identify genes and interactions that target the desired trait more specifically.

A second problem, which we aim to address, is asynchronous development of seeds and fruits, which is adaptive in wild ancestors of crops but undesirable in domesticated crops. For example, OSR bears seeds at various developmental stages, reflecting variation along and between flowering branches. This asynchrony is partially mitigated by spraying the crop with desiccant before harvesting allowing retarded fruits to catch up with mature fruits. A better solution, that we will work towards, would be to identify genes that reduce asynchrony in inflorescence development.

A third problem is how to tailor organ morphology in crops. Organ shapes are dictated by the genetic inheritance from wild ancestors, and breeders have only partially overcome these constraints to tailor shapes to crop requirements. For example, pods are not ideally formed for packaging of seed in peas, or to prevent shattering in oilseed rape. We will develop genetic tools for tailoring organ shapes to crop needs.

A general long-term solution to such strategic challenges is to develop models that predict the effects of genes on morphology enabling a targeted approach to trait modification. Such predictive breeding requires a better understanding of how connect genes to phenotype and environment.